Reinforcement Learning to Increase Machine Learning Speed

Reinforcement learning is an agent based approach to Machine Learning in which agents are allowed to explore state spaces and are equipped with reward functions to measure their performance. The agents then make alterations to their approach to the problem in accordance with their previous performance.

This project considers reinforcement learning and how the reward functions can be shaped in order to increase learning speed. This project will also consider how making these reward functions dynamic can represent domain knowledge at the problem at hand and how best to utilise this.